The Development of MgZn Metallic Coated Steels for Automotive Applications

In 2019 Llanwen ZODIAC line will conduct its first development trials to declare its capability in manufacturing a MgZn metallic coated steel, currently branded as MagiZinc. The aim is to develop a product to support automotive manufacturing through enhanced product performance at lower gauge (lightweighting) and improvement environmental credentials.

This research intends to investigate the relationships between influencing parameters i.e. hot mill practices and strip surface roughness, on the performance properties of the final product. The project aims to bring new understanding and through the acquisition of knowledge to support development of an exciting new product for both the TATA portfolio and the Automotive Sector.

The Research Engineer will:
- Use a range of experimental techniques to characterise properties and performance of the current MagiZinc grades.
- Assess the difference in product performance between MgZn coated steel and conventional Hot Dip Galvanized Steel I.e. susceptibility for Liquid Metal Embrittlement.
- Undertake some initial experiments with Hot Dip Simulator equipment to be familiar with the software and to develop coding skills.
- Conduct a full experimental programme of laboratory scale simulations to identify impact of processing conditions.
- Undertake scale up trials according to results of laboratory simulations, including characterisation of resultant material.

Potential impact
The CDT will produce 50 graduates with doctoral level knowledge and research skills focussed on the development and manufacture of functional industrial coatings. Key impact areas are:

Knowledge
- The development of new products and processes to address real scientific challenges existing in industry and to transfer this knowledge into partnering companies. The CDT will enable rapid knowledge transfer between academia and industry due to the co-created projects and co-supervision.
- The creation of knowledge sharing network for partner companies created by the environment of the CDT.
- On average 2-3 publications per RE. Publications in high impact factor journals. The scientific scope of the CDT comprises a mixture of interdisciplinary areas and as such a breadth of knowledge can be generated through the CDT. Examples would include Photovoltaic coatings - Journal of Materials Chemistry A (IF 8.867) and Anti-corrosion Coatings - Corrosion Science (IF 5.245), Progress in Organic Coatings (IF 2.903)
- REs will disseminate knowledge at leading conferences e.g. Materials Research Society (MRS), Meetings of the Electrochemical Society, and through trade associations and Institutes representing the coatings sector.
- A bespoke training package on the formulation, function, use, degradation and end of life that will embed the latest research and will be available to industry partners for employees to attend as CPD and for other PGRs demonstrating added value from the CDT environment.

Wealth Creation
- Value added products and processes created through the CDT will generate benefits for Industrial partners and supply chains helping to build a productive nation.
- Employment of graduates into industry will transfer their knowledge and skills into businesses enabling innovation within these companies.
- Swansea University will support potential spin out companies where appropriate through its dedicated EU funded commercialisation project, Agor IP.

Environment and society
- Functionalised surfaces can potentially improve human health through anti-microbial surfaces for health care infrastructure and treatment of water using photocatalytic coatings.
- Functionalised energy generation coatings will contribute towards national strategies regarding clean and secure energy.
- Responsible research and innovation is an overarching theme of the CDT with materials sustainability, ethics, energy and end of life considered throughout the development of new coatings and processes. Thus, REs will be trained to approach all future problems with this mind set.
- Outreach is a critical element of the training programme (for example, a module delivered by the Ri on public engagement) and our REs will have skills that enable the dissemination of their knowledge to wide audiences thus generating interest in science and engineering and the benefits that investments can bring.

People
- Highly employable doctoral gradates with a holistic knowledge of functional coatings manufacture who can make an immediate impact in industry or academia.
- The REs will have transferable skills that are pertinent across multiple sectors.
- The CDT will develop ethically aware engineers with sustainability embed throughout their training
- The promotion of equality, diversity and inclusivity within our cohorts through CDT and University wide initiatives.
- The development of alumni networks to grow new opportunities for our CDT and provide REs with mentors.